Bayesian model assessment for stochastic epidemic models

Mathematical models for epidemic spread play an increasingly important role in understanding, predicting and controlling real-life disease outbreaks. During recent years, there has been considerable progress in the area of parameterising such models, i.e. estimating model parameters such as infection rates from data on epidemics. However, far less attention has been devoted to model assessment, i.e. determining whether or not models adequately fit the data, and determining whether or not different models would be more suitable. The proposed research seeks to systematically address model assessment for stochastic epidemic models. In particular, (i) simple situations will be analysed in detail to provide generic insights; (ii) new methods will be developed for model assessment for more complex models.